The University of Sheffield and Passion For Life Healthcare (UK) Limited

To develop sound monitoring technology that will be used to detect and classify snoring, and to diagnose Obstructive Sleep Apnoea (OSA).